cCAS: compact Cold Atom Sources

The project will develop a compact and simplified apparatus for the preparation of cold atomic samples for a range of sensing, timing and computing applications. This will be achieved by using a simplified appartus where mirrors are installed inside the cavity to control the light beams used for trapping. The device developed during this project will serve as a source of cold atoms. This device has wide relevance to the quantum technologies, because it forms one of the building blocks for practical and low-cost, atomic sensing devices and quantum computers. The project brings the academic excellence of Oxford University together with the industrial knowhow of M Squared Lasers to exploit this world-leading innovation from the UK's research base.